Fluctuations in SPDEs and Interacting Particle Systems

As the name suggests, interacting particle systems are used to model the collective behaviour of a system of particles which interact with one another. Particle systems have a broad applications, for example in economics to describe voters' opinion on a specific topic; in biology to model the spread of an epidemic or in financial markets to model the values of competing firms.

We typically assume that there is noise in the particle system, meaning that the particles don't move around in a deterministic way but are subject to random motion. This randomness is typically realised through describing the evolution of individual particles using stochastic differential equations (SDEs). To keep track of the position of the particles it is often useful to consider the empirical measure. The empirical measure characterises the empirical probability that the particles are in a certain region at a given time - it is both a function of time and number of particles. It turns out that under an appropriate joint scaling of both of the above, the empirical measure converges to a limiting measure. Interestingly, the limiting measure satisfies a partial differential equation (PDE), and that is to say that the density of particles evolves in a deterministic way in the limit.

To motivate the idea of stochastic partial differential equations (SPDEs) and why they are needed in this context, we need to introduce the notion of fluctuations and large deviation principles. As noted above, we expect that as we increase the number of particles in our system and allow the system to run for a longer time, the empirical measure should converge to a limiting measure. We will be interested in the following question:

Given a very large time and large number of particles, what is the probability that the system of particles looks very different to the limiting behaviour we would expect?

These fluctuation probabilities can be characterised by SPDEs, and to answer the above question one needs to consider how much "energy" the system of particles needs to deviate from the equilibrium state to the deviated state.

Next we briefly outline the first project. Suppose we are looking at a particle system where particles diffuse according to independent Brownian motions on a torus. This means that the particles are indistinguishable and don't interact with one another.

The empirical density (not scaled) of this system satisfies a SPDE called the Dean Kawasaki equation. Ferhman and Gess (https://doi.org/10.1007/s00205-019-01357-w) proved the well posedness of a more general class of SPDEs with truncated (low spatial frequency) noise and regularised nonlinearity. Subsequently in arXiv:1910.11860 they also proved a large deviation principle for the SPDE system. Our first goal is to extend the results of these papers by changing the boundary conditions of the particle system from the torus to a bounded domain. We will look at what can be said about the limiting behaviour of the process for different boundary conditions, for example Dirichlet (particles being killed at boundary) or Neumann (particles reflected at boundary) conditions. One motivation for changing the domain is that we may be able to model particle systems that relate more to real life. For example, in a finance application where particles represent value of firms, one may view a Dirichlet boundary condition at spacial point 0 to represent bankruptcy of a firm. We might also consider what happens in the case that the particles evolve on the whole real line, or in the case of more general initial data.

Whilst we can't predict what the subsequent projects will look like, they will be of a similar flavour to the topics discussed above.

Our project falls within the EPSRC area of 'Mathematical analysis'.

Potential impact
Probabilistic modelling permeates the Financial services, healthcare, technology and other Service industries crucial to the UK's continuing social and economic prosperity, which are major users of stochastic algorithms for data analysis, simulation, systems design and optimisation. There is a major and growing skills shortage of experts in this area, and the success of the UK in addressing this shortage in cross-disciplinary research and industry expertise in computing, analytics and finance will directly impact the international competitiveness of UK companies and the quality of services delivered by government institutions.
By training highly skilled experts equipped to build, analyse and deploy probabilistic models, the CDT in Mathematics of Random Systems will contribute to
- sharpening the UK's research lead in this area and
- meeting the needs of industry across the technology, finance, government and healthcare sectors

MATHEMATICS, THEORETICAL PHYSICS and MATHEMATICAL BIOLOGY

The explosion of novel research areas in stochastic analysis requires the training of young researchers capable of facing the new scientific challenges and maintaining the UK's lead in this area. The partners are at the forefront of many recent developments and ideally positioned to successfully train the next generation of UK scientists for tackling these exciting challenges.
The theory of regularity structures, pioneered by Hairer (Imperial), has generated a ground-breaking approach to singular stochastic partial differential equations (SPDEs) and opened the way to solve longstanding problems in physics of random interface growth and quantum field theory, spearheaded by Hairer's group at Imperial. The theory of rough paths, initiated by TJ Lyons (Oxford), is undergoing a renewal spurred by applications in Data Science and systems control, led by the Oxford group in conjunction with Cass (Imperial). Pathwise methods and infinite dimensional methods in stochastic analysis with applications to robust modelling in finance and control have been developed by both groups.
Applications of probabilistic modelling in population genetics, mathematical ecology and precision healthcare, are active areas in which our groups have recognized expertise.

FINANCIAL SERVICES and GOVERNMENT

The large-scale computerisation of financial markets and retail finance and the advent of massive financial data sets are radically changing the landscape of financial services, requiring new profiles of experts with strong analytical and computing skills as well as familiarity with Big Data analysis and data-driven modelling, not matched by current MSc and PhD programs. Financial regulators (Bank of England, FCA, ECB) are investing in analytics and modelling to face this challenge. We will develop a novel training and research agenda adapted to these needs by leveraging the considerable expertise of our teams in quantitative modelling in finance and our extensive experience in partnerships with the financial institutions and regulators.

DATA SCIENCE:

Probabilistic algorithms, such as Stochastic gradient descent and Monte Carlo Tree Search, underlie the impressive achievements of Deep Learning methods. Stochastic control provides the theoretical framework for understanding and designing Reinforcement Learning algorithms. Deeper understanding of these algorithms can pave the way to designing improved algorithms with higher predictability and 'explainable' results, crucial for applications.
We will train experts who can blend a deeper understanding of algorithms with knowledge of the application at hand to go beyond pure data analysis and develop data-driven models and decision aid tools
There is a high demand for such expertise in technology, healthcare and finance sectors and great enthusiasm from our industry partners. Knowledge transfer will be enhanced through internships, co-funded studentships and paths to entrepreneurs